C3 - Connected Community Car

C3 is a project to integrate connected mobility into urban residental infrastructure, to enable a new form of

clean, affordable and flexible shared mobility. C3 will be designed and developed working with key partners in

the fastest growing markets of the world, using advanced keyless carsharing technology.